3D Printing Proteins for Continuous Flow Biocatalysis and Bioabsorbtion

Using puSLA to print hydrogels incorporating enzymes for use in a permeable continuous flow bioreactor. This is in aid of developing the mechanical and flow characteristics of an optimised design. Considerations surrounding product separation and cofactor recycling as well as enzyme activity, scalability and system output may be incorporated.